Technological Solution to Effectively Managing Social Distancing on Construction Sites

Mafic is a construction technology startup that has developed a wearable device suitable for a construction environments which uses a combination of location and activity determination to produce actionable information which can be used to improve health, safety and productivity.

This project will adapt our existing technology to record proximity of users, and demonstrate that the technology can be used to support more effective management of a construction site under lockdown rules, improving compliance with 2m-separation rules and construction rate vs. a non-technology enabled site.

Proximity data will be used to produce visualisations to give managers and workers compliance data, heat-mapping and proximity warnings in an actionable format. Heat-map information can be used to improve site working practices, e.g. access, people-flows, RAMS. The impact of changes can be measured in compliance metrics. This will allow constructors to re-open sites and maximise the number of workers while being confident that they are safe and compliant with social distancing rules.

The beneficiaries of this technology will be:

* Construction workers - able to return to work and earning sooner, without contagion risks
* Constructors - Able to re-open sites sooner, rapidly improve working practices to ensure 2m-separation, and use compliance information to maximise the number of workers that can be allowed safely back to site
* Building clients - smaller delays vs schedule and less cost impact from coronavirus
* Wider society - minimising the spread and impact of coronavirus while allowing economic activity to proceed at the maximum safe rate possible